XAD - Satellite Communications on the move (SOTM) RX & TX Development

Satellite Communications on The Move (SOTM) is currently used in high value situations
such as the Defence, Rescue and Disaster recovery. The challenges of ensuring satellite
communications whilst on a moving vehicle are not trivial. The project aims to develop a low
profile SOTM system for use on any type of vehicle, including private cars, using a unique
and effective system developed by XAD Communications Ltd.